Understanding Why Adversarial Examples Exist in Deep Neural Networks

This PhD project is focused on theoretical research surrounding adversarial examples in Deep Neural Networks.
An adversarial example is an artificial data point designed to confuse a neural network. Specifically, given a data point, it can be possible to construct a second data point that, to a human, looks nearly indistinguishable from the first, but leads the neural network to produce dramatically different outputs for the two data points. Adversarial attacks require surprisingly little information about the neural network, black box attacks are designed to find sufficient adversarial perturbations without any knowledge of the neural network; they only require access to the results of the neural network. The existence of such adversarial methods raises questions about the integrity of a neural network and poses significant security risks for any practical use case of these networks.
However, adversarial examples may also be utilised to enhance security. A recent work demonstrated that universal adversarial examples could prevent images being used by generative diffusion models to create false or malicious information. Since extremely small adversarial perturbations can be found, these can be added to an image without depreciating its quality. However, the generative model can no longer identify the content of the altered image, and it becomes unusable in this way.
Adversarial examples have proven to be powerful tools in manipulating neural networks, and with neural networks becoming the new standard for solving data-based problems, understanding them is crucial. The research direction suggested for this PhD is the uses and defence against adversarial attacks with an emphasis on understanding why they occur
The aims of the PhD are to make a significant contribution to the literature about this topic. We propose below several starting points for research which would be of significance to the field. Researching these proposed ideas and following up any useful results found is the main methodology for this project.
Two recent papers showed that standard 2-layer neural networks with rectified linear unit (ReLU) activation converge to non-robust models when trained using traditional gradient methods. This work effectively explained why gradient-based adversarial examples exist in trained 2-layer ReLU networks using a reasonable assumption on the data. However, adversarial examples are most prevalent in deep neural networks and we can find universal adversarial examples wherein a variety of models with different architectures and datasets all classify the example incorrectly. So one would assume there is an explanation for the appearance of such examples that is independent of architecture and dataset. One proposed starting point of this PhD to extend Melamed, Yehudai, and Vardi's work to ReLU networks of arbitrary depth.
Furthermore, Daniely and Schacham showed that majority of ReLU networks have L2 adversarial perturbations and conjecture that this would hold for different architectures as well as convolutional neural networks. Another research direction would be to expand these works to different architectures.
It is a common observation that adversarial examples are much more prevalent and easier to find in ReLU activated networks. ReLU activation functions are widely used in neural network applications because they speed-up training and address the vanishing gradient problem. Unfortunately, they cause tiny adversarial perturbations to grow much larger over the hidden layers, making the network vulnerable. Although alternative activation functions such as Sigmoid and Tanh are less performant, it would be enlightening to investigate the robustness of networks with these activation functions and compare with the robustness using ReLU.